The University of Warwick and Thomas Dudley Foundry Limited KTP 22_23 R2

To carry out a characterisation and implementation of a Digital Foundry framework based on a multi-functional deep learning approach to streamline key manufacturing operations.